AutoDataLabelling: Automate Audio Sample Management using GenAI

CASBI, in collaboration with Cambridge Machine Learning (CML), is excited to announce the development of an innovative AI-driven platform designed to revolutionize the way audio samples are managed within the music and creative industries. This project, supported by a strategic partnership, aims to automate the labour-intensive process of audio sample labelling, enhancing productivity and operational efficiency for artists and producers alike.

The primary challenge addressed by this project is the significant time and effort currently required to manually label audio samples---a process that not only slows down production but also introduces potential for human error. Our new platform leverages cutting-edge artificial intelligence and machine learning technologies to automatically analyze and categorize audio samples uploaded by users. By assigning crucial metadata such as tempo, sample rate, and relevant tags related to vocal health and musical genres, we anticipate reducing the time spent on sample labelling by approximately 50%.

This technological advancement promises substantial benefits, notably in enhancing the workflow of creative professionals. By streamlining sample management, our platform will allow artists and producers to devote more time to creative pursuits rather than administrative tasks, ultimately boosting productivity and fostering innovation within the creative sectors.

The AI platform is built upon state-of-the-art machine learning algorithms that learn and improve from each data input, ensuring high accuracy and adaptability to new audio samples. This continuous learning capability underscores our commitment to not only meet current industry standards but also to adapt and evolve with future technological advancements.

While initially focused on the music and creative industries, the scalability of this technology holds potential for broader application across various sectors that require efficient data management, including digital archives and academic research. This project aligns with the Government's National AI Strategy, which promotes wider adoption of AI technologies to propel the UK towards an AI-enabled economy.

CASBI and CML's partnership is pivotal in this venture, combining CASBI's expertise in vocal health and music education with CML's robust technological capabilities. This collaboration not only enhances the project's execution but also sets the stage for future innovations in AI applications across the creative industries.

In summary, our project represents a transformative step towards integrating AI in everyday creative processes, setting new standards for efficiency and innovation, and promising significant commercial and public benefits in the music and creative industries.